Evaluation of a Programmable Immune Cell Therapy for Solid Tumours

Cell therapy involves injecting, grafting, or implanting healthy cells into a patient to repair damaged tissue and/or cells, or to kill tumour cells. Currently, three cell therapies are NHS approved as a treatment for blood cancer (Kymriah, Yescarta, Tecartus), with many more in clinical evaluation.

Cancer is a leading cause of mortality worldwide, accounting for nearly one in six deaths. Mortality is reduced when it's detected and treated early**,** though many cancer types including ovarian and the paediatric cancer, neuroblastoma, remain refractory even to patient targeted therapies. It is now known that soft-tissue cancers other than blood, exacerbate their own growth as they subdue normally effective immune cells, rendering them docile and unable to effectively eliminate the abnormal cancerous cells.

Novel treatments are needed for these hard-to-treat cancers in women and children. A radical new solution is needed to reverse the subduing effect on immune cells, to turn the cells being coerced by the cancer into ones that can be invigorated to activate other immune effector cells and to kill the tumour.

This project focusses on a radical new, cell therapy concept and if successful, will generate proof of concept data that the initial design works, and the highly innovative cell therapy idea can work by reactivating cancer-fighting immune cells, such as T-cells.

The project is carried out by Laverock Therapeutics, a UK-based biotech company with a novel, patented innovation for conditional and safe turning off genes in cells and by this virtue can instil designer properties in a future therapy for cancer that is unprecedented. Laverock will perform the work but will work closely with a leading cancer research centre of excellence, funded by Cancer Research UK. They will perform a research service helping the company develop the concept via utilization of unique cancer-related laboratory tools. These, together with other preclinical assessments will prove valuable in maximising the company's gene engineering technology and delivering the laboratory data to support the cell therapy design.

If successful, the project will deliver new exploitable innovation, derived from the unique combination of technologies and expertise. Experimental data will be published, disseminated to explain the beneficial prospects of the work to these communities affected by cancer. Data will be decision making for the company on how to further translate the project's output into a realizable safe, more durable and effective cellular immunotherapy for cancer. It will derive collaborative partnerships with cancer clinicians and companies.